Modelling and design of new quantum reduction schemes in gravitational wave detectors

Development of numerical tools to study recently proposed new schemes for quantum noise suppression and to support the design of new ground-based gravitational wave detectors such as the Einstein Telescope and LIGO upgrades'